Gigabyte Powerline Communications

We have found that pulses, as used in our Ultra Wide Band (UWB) technology, may travel as soliton waves over power cables. We believe this will enable the development of low cost "intra-building" ubiquitous communications systems that will provide the "glue" for pervasive computing. Further research is needed to determine the operating parameters and the design of practical devices.
Our target is to produce a design for embedding into silicon that would enable real data rates of over 1Gb/second "goodput", 100 x better than WiFi, facilitating the transmission of video, phone, internet, and continuous monitoring without the need for a new cable network. The initial technology will be provided by Artimi, Queen Mary, University of London will carry out research and testing, and COE Ltd will build a proof of principle test unit for a real life application.